University of Strathclyde and Omnitool Limited KTP 23_24 R1

To embed knowledge in digitalised manufacturing processes including offline machine tool programming, toolpath optimisation and digital twin simulation, to develop a robust framework for the development and optimisation of advanced computer aided manufacturing techniques enabling offline programming for the manufacture of complex, high value machined components for global O&G/Aerospace Industries.